Uterine natural killer cells, their expression and function through peptides and impact on reproductive success.

Human reproduction is inefficient and abnormal implantation of the embryo into the mother's womb (or 'uterus') is a leading cause of maternal and foetal morbidity and mortality worldwide. After fertilisation of the egg, the embryo maintains a continuous reciprocal communication with the mother. The embryo implants into the lining of the mother's womb, also known as the 'endometrium' at the start of pregnancy. Failure in the orchestration of this process leads to reproductive failures including subfertility (inability to conceive for >1year), recurrent miscarriages (>2 consecutive early pregnancy losses), and recurrent implantation failure (>1 failed in-vitro fertilisation cycles despite good quality embryos replaced). Reproductive failures and later pregnancy complications, including low birth weight, preterm delivery, and pre-eclampsia are thought to result from poor implantation/ placental development. Current management options for these women are ineffective and prevention strategies are limited.

Natural killer (NK) cells are cells of the innate immune system and are key regulators of implantation. During implantation, the outer layer of cells in the developing embryo (fetal trophoblast cells) invade the endometrium to gain access to nutrients. NK cells within the womb have surface receptors, called Killer Cell Immunoglobulin-like Receptors (KIRs), which interact with Human Leukocyte Antigen (HLA) receptors on fetal trophoblast cells, maintaining fine control of the depth of invasion into the mother's womb. HLA is a complex that helps the immune system distinguish the body's own proteins from foreign proteins (such as viruses and bacteria). Specific combinations of KIRs and HLA pairs have been shown to impact pregnancy outcomes. For example, the combination of KIR2DS1 (an activating receptor for uterine NK cells) in the mother, in association with fetal HLA-C has been shown to be protective against pregnancy complications. This suggests that pregnancy success is determined by the interaction between NK cells within the mother's womb and fetal tissue.

My objective is to assess how activating receptors, such as KIR2DS1, expressed on NK cells in the endometrium contribute to successful pregnancy. I will obtain endometrium from women known to suffer from reproductive failures during the 'implantation window', a specific time point during a menstrual cycle in which the womb is programmed to respond and prepare for a possible pregnancy. These samples will be processed in the laboratory to characterise activating and inhibitory receptors on NK cells, and understand their function. Their potential to secrete various cytokines (small proteins important in cell-to-cell communication) will also be assessed. Work from our lab has also shown that naturally occurring small biological molecules (or 'peptides') derived from certain proteins are displayed on the cell surface by HLA, which has the potential to activate NK cells by binding specifically to KIRs. I will examine whether interactions of activating KIR on NK cells in the womb with fetal trophoblast cells are modulated by peptides to influence pregnancy success.

For the first time, we will be able to understand the interactions between the mother's NK cells in the womb and specific peptides on the fetal trophoblast. This will help us understand the immunological mechanisms of healthy implantation and placental development and may help in the development of new therapies or target patients to specific treatments.

This project will take place at the University of Southampton led by Professor Cheong, specialist in reproductive medicine and Professor Salim Khakoo, an expert in NK cells in collaboration with Professor Ashley Moffett's group at the University of Cambridge, who are world leaders in immunology research within pregnancy. A MRC Clinical Research Training Fellowship will provide funding for Dr. Ng to become a PhD Research Fellow to work on this project.

Technical abstract
Human reproduction is inefficient and abnormal implantation is a leading cause of maternal and foetal morbidity and mortality. Uterine Natural Killer (uNK) cells play an crucial role in regulating extravillous trophoblast (EVT) migration into the decidua and differences in uNK cell phenotype and function alter the risk of pregnancy complications. Unlike decidual NK cells, endometrial NK cells (eNK) in the non-pregnant uterus have been little studied.

uNK cells express activating and inhibitory receptors for HLA class I, including the killer-cell immunoglobulin-like receptors (KIR), LILRB1 and CD94:NKG2A. The KIR gene family is highly polymorphic and immunogenetic studies have shown the combination of maternal activating KIR2DS1 in association with its cognate HLA-C group 2 ligand in the foetus, to be protective against pre-eclampsia and miscarriage.

My hypothesis is that the balance between eNK cell activation and inhibition is disrupted in women with reproductive failures (subfertility, recurrent miscarriage, implantation failure), and that uNK cell activity can be modulated by peptides presented by EVT to KIR2DS1+ NK cells. I will characterise the phenotype and function of eNK cells in controls vs reproductive failure. This will be performed using multiparameter flow cytometry for markers of maturity and function including KIR2DL1/2/3, NKG2A, LILRB1 (inhibitory receptors) and KIR2DS1/S2/S4, NKG2C (activating receptors). The functional potential of eNK cells in response to HLA class I negative cells, and to antibody cross-linking of activating KIR will be investigated.

The regulation of KIR2DS1 binding and activation by peptides presented by HLA-C on EVT will be defined by performing assays of HLA-C stabilisation, which will include exogenous peptide loading, KIR2DS1 tetramer binding and CD107a degranulation by flow cytometry. This work will provide novel insights into the molecular determinants of pregnancy outcome.

Potential impact
Patients - social impact
The major impact of this proposed work will be a health benefit for patients and the wider public. Human reproduction is inefficient and abnormal implantation is a leading cause of maternal and foetal morbidity and mortality. Failure in the orchestration of events leading to a successful pregnancy results in subfertility (>12 months of inability to conceive), or pregnancy disorders secondary to impaired placental development including recurrent miscarriage (RM; >2 consecutive miscarriages), intrauterine growth restriction, preterm birth and pre-eclampsia. The longer-term implications of failed or poor implantation are vast, with significant psychological effects. The management of reproductive disorders and later pregnancy complications remains a challenge, owing to our lack of understanding in the pathophysiology. Many clinical trials aimed at addressing reproductive disorders have been inconclusive, and a greater understanding in implantation/placentation is critical for building knowledge for our patients and in the development of therapies for treatment and prevention.

Health service - economic impact
My proposed research has an economic impact as the short and long term effects of pregnancy complications cost billions annually in increased healthcare cost. For example, annually, £70 million is spent on in-vitro fertilisation alone by the NHS, and the emotional effects of failed IVF cycles persist even after 10 years, resulting in huge costs in managing psychological morbidity. In recurrent miscarriage (RM), patients undergo a multitude of investigations including blood tests, thrombophilia screens, pelvic ultrasound scans, hysteroscopies and genetic testing, all of which are costly for the NHS. Disappointingly, these investigations are unable to determine a clear aetiology in around 50% of RM patients, and effective treatments are elusive. Additionally, for other complications such as pre-eclampsia linked to poor placental development, we can only respond to clinical symptoms that manifest in the second to third trimester of pregnancy, even though the underlying pathology begins early within the process of implantation and placentation. If we could understand this process better, then we may be able to introduce preventative strategies for reproductive failures or later pregnancy complications within the NHS.

People pipeline - people impact
I am a 'Research Champion' for the Southampton Academy of Research and secretary for the Wessex Obstetrics and Gynaecology Trainees' Committee, having been a core committee member since I started my specialist training. I am therefore an advocate for early career researchers and trainees within O&G. I aim to inspire and support others who are interested in joining the field as a clinical academic, and my MRC Clinical Research Training Fellowship would enable me to do this more effectively.
Within the University of Southampton, as part of the Southampton Clinical Academic Training (SoCAT) scheme, there are monthly grand rounds for clinical academics to network and share research. There will also be research and lab meetings within the School of Human Development and Health and School of Clinical and Experimental Sciences, where the findings from this proposed project can be shared with others within the immediate or broader research community. These events and meetings enable further networking of early career researchers who may be interested in joining the field.

Policy - societal impact
There will be a societal impact through change in policy. Specifically, this work will relate to guidance created by European Society of Human Reproduction and Embryology, of which I am a member. This gives me access to new guidance proposed and allows me to inform and influence this using my expert knowledge. As such the work undertaken in this fellowship will be able to directly influence policy around this area.